Quantifying phonetic input in first and second language speech learning

Children who hear more socially engaging speech early in life have been found to have larger vocabularies later in childhood, which is a discovery that may help improve language and educational outcomes in children. The central hypothesis of our research is that input can also help explain learning throughout the lifespan (e.g., why adults have more difficulty than children learning new languages) and we can therefore gain a fuller view of speech learning by extending the methods used in child speech input research to older ages.

To accomplish this work, we are developing a new wearable audio recorder that is designed to better measure speech at a phonetic level. Child speech input research typically uses wearable audio recorders to quantify input, but the recorders tend to produce recordings that are too noisy for the phonetic analysis of speech. In our project, we will develop a new open-source wearable recorder that uses microphone arrays to better isolate speakers from background noise, allowing us to measure how the acoustic characteristics of speech input (i.e., phonetic aspects, such as exaggerated differences between vowels) lead to greater learning.

We will conduct longitudinal investigations with children from multilingual homes starting at 9 months old, and similarly test multilingual adults who move to the UK for the purpose of education. The acoustics and words of speech input will be measured using our recorders and analysed using corpus phonetics techniques, machine learning, and AI. Speech perception skills will be assessed using EEG analyses of auditory and lexical processing, using naturalistic paradigms in which the subjects listen to ordinary podcasts. We will also include assessments of attitudes towards languages and accents, as a counterpoint to our focus on speech input and development.

Our project will thus add to the technologies and methods available to speech input researchers, extend the investigation to understand speech learning throughout the lifespan, and produce a more comprehensive view of language learning at the phonetic level.